PreSize Diagnostic medical device software for increased precision in advance selection of best surgical scenario for every patient at point of diagnosis

We have developed PreSize medical device software: a novel clinical decision-support solution that helps surgeons plan and rehearse implant placements inside brain blood vessels with realistic, real-time simulations right before starting life-saving surgery. Using cutting-edge computational modelling, we make best use of patient imaging and device mechanics to accurately predict device behaviour inside each patient's vessel anatomy. This allows clinicians to select the best device for every patient, reducing complications and cost of surgeries for hospitals/society.

This project will extend/increase PreSize's power to support crucial clinical decision-making for more patients, across their journey from diagnosis to treatment. We will provide never-before-seen capabilities to clinicians and potential for aneurysm care pathways to be radically transformed. Specifically, we will advance the already ground-breaking PreSize to support diagnostic **CTA** scans(rapid, inexpensive, minimally-invasive imaging used for most patients suspected of aneurysm) in addition to (3D)**DSA** that PreSize currently uses(expensive, invasive imaging, but of significantly higher quality; used to guide placement of implant during procedure).

**Proposed PreSize Diagnostic** adds Precision Medicine throughout the care pathway instead of only on surgery day, supporting patient-specific treatment stratification/planning and helping clinicians best prepare for surgery day (accommodating best implant choices and delivering best surgical outcomes) with unprecedented technological support. These technological advancements ultimately aim to reduce patient suffering, minimise healthcare costs, and optimise/standardise care.

We are an award-winning start-up created to bring this novel technology to hospitals. With a strong team of engineering, software, commercial, legal and regulatory experts, we have been previously supported by IUK and NIHR and receive ongoing support from The Royal Academy of Engineering. Our awards include:

* NHS Innovation Award 2017
* "Best Healthcare Start-up of 2018" (WIRED)
* BioMedEng Innovation Prize 2021 for 'ground-breaking work which has led to new technologies that support medical interventions'
* **IUK's 'Women in Innovation' Award 2023** for 'one of 50 of the UK's leading women entrepreneurs for game-changing ideas'

We were selected for the DigitalHealth.London Accelerator programme, and were one of 6 startups selected globally by Philips Healthcare Accelerator. We have featured in the general press, e.g., Forbes, WIRED, The Times, Financial Times, The Telegraph, etc. Most recently, PreSize was captured in action in the **BBC Click** tech show (February 3, 2023, BBC iPlayer).We aim to grow Oxford Heartbeat to become the leading provider of clinical decision-support tools, to boost the UK economy and its international leadership in healthcare, to improve healthcare for all, and define the medicine of tomorrow.